Secure and Trustable Cyber-Physical Systems for Critical Infrastructures using Generative AI and Digital Twins

Critical infrastructures in energy, healthcare, and finance are increasingly digitalized, improving efficiency but exposing them to cyber threats. This research aims to enhance cyber resilience, trust, and security by integrating Generative AI, and Digital Twins.

The project will focus on developing AI-driven cyber-physical-social systems (CPSS) frameworks to secure smart grids, EV networks, renewable energy systems, telemedicine, and financial infrastructures. It will create ethical and regulation-compliant Generative AI algorithms while leveraging high-fidelity digital twin simulations for real-time cyber risk analysis. Additionally, various digital privacy technologies will be employed to ensure tamper-proof, transparent data exchanges, strengthening trust and resilience.

By utilizing machine learning and AI for threat detection, digital twins for system resilience, and blockchain for securing transactions, the research aligns with GDPR, the AI Act, and key cybersecurity directives. It supports EPSRC's focus on cybersecurity, AI, and digital trust, working in collaboration with energy firms, healthcare providers, and financial institutions. The expected outcomes include stronger cyber resilience through AI-driven security frameworks, trustworthy AI solutions for critical infrastructure protection, and secure data exchanges. This research will ensure that next-generation digital infrastructure remains secure, resilient, and compliant with evolving regulatory landscapes.